Cable Extraction

The
Environment Agency is very concerned when High Voltage Electricity suppliers leave oil
filled redundant cables in the ground. This leaves potential for the oil to leak into the ground
and have an impact on water courses, flora and fauna and even the local community. Our
innovative idea is to extract the copper core and oil impregnated papers of the High Voltage
cable left in ground. This eliminates and potential oil leaks. The extracted copper can be
recycled and reused for future cable manufacturing and the procedure also leaves a duct in the
ground which could help provide a new fibre optic link to the community.
Currently HV cable is removed using open trenches for the full length of the cable which is
highly costly and disruptive. Our approach involves digging small pits at intervals along the
cable, and using our prototype hydraulic test rig to wind out the cable in lengths, extracting
the oil, paper and copper as part of the process.
Rook wish to carry out a proof of concept project to establish whether the cable can in fact be
cleanly extracted using our prototype hydraulic rig, safely, effectively and without any papers
left in the pipe.